A hybrid precision manufacturing platform for next-generation of nanoscale products

To ensure UK industry's global leadership in advanced manufacturing and the need to access to the multi-billion pounds nanoscale products market, building on Strathclyde's world-leading research in hybrid machine design and rolling nanoelectrode lithography (RNEL) technology, this proposal attempts to establish a new flexible and reconfigurable hybrid precision manufacturing platform (HPMP) for low-cost and high-throughput production of nanoscale products possessing various structures from ground-breaking sub-nanometre to micrometre scales, with nanoscale precision over large areas (cm^2 in this project, but scalable to m^2) of various materials.

This low-cost nanoscale precision 'lab-to-fab' low-to-medium volume production platform will significantly enhance the producibility and productivity of nanoscale products for information communication technology (ICT), photonic, semiconductor, microelectronic and emerging quantum technology industry sectors to address the grand challenges of an AI & data-driven economy (Internet of Things (IoTs), data storage, quantum computing & communication devices), clean growth (plasmonic solar cells), future mobility (light detection and ranging) and an aging society (medical detection & diagnostic devices) in accordance with the UK Industrial Strategy.

The project will transform the research outcome to industry and our society through knowledge exchange, training, industrial demonstration and deployment.